Efficient & Affordable Medium-Size Concentrated Solar Power Device for Low Cost Clean Cooking

The Concentrated Solar Power (CSP) can generate a large amount of heat from the sun for cooking, laundry, crop drying which can greatly serve low-income families in developing countries in the remote/off-grid locations. However, the CSP devices are not as energy efficient as other renewable energy (wind and hydroelectric) producing devices. Hence, the aim of this project is to build energy-efficient and affordable Concentrated Solar Power (CSP) device for potential applications in low cost, smoke-free cooking for mid-day meals for school children, a small cafeteria, canteens and vendors using women cooks and women entrepreneurs in India. The objectives of our project will be to 1. Build a small energy-efficient and low-cost CSP based cooking device and carry out a small feasibility study for md-day meal cooking 2. Engage with dedicated schools as well as women workers/cooks/entrepreneurs who work with local schools and small canteens, restaurants in India to improve renewable energy access to women and socially underprivileged populations.